The University of Abertay Dundee and I D Inquiries Limited

To improve the capabilities in the area of the investigation of cybercrime - with respect to intellectual property abuse and digital rights management.